Measurement and analysis of radiotherapy small field dosimetry data to support the development of a simulation training product for clinical Radiotherapy Physicists.

Radiotherapy uses high energy radiation to provide cost effective treatment for various cancers. Whilst it can be very efficacious when used expertly, unfortunately it can also cause severe side effects when used poorly. Vertual Ltd is a Hull based company that provides computer simulation training solutions for radiotherapy professionals. Its flagship product VERT is a 'flight simulator' allowing trainees to explore clinical scenarios in the classroom. The mission of Vertual Ltd is to enhance patient safety by providing innovative and more effective education tools.

VERT has been established in Radiotherapy Radiographer training schools in over 30 countries and has featured in the training of every student qualifying in England since 2008\. VERT also contains features and modules to train Radiotherapy Physicists, the staff group responsible for the safety and clinical effectiveness of the radiation treatment machines used in the clinics.

Intensive treatments for brain tumours and increasingly, spinal, liver and abdominal tumours are becoming more common place. They require highly accurate dosimetry (radiation measurements) of very small radiation beams in order to ensure safe and effective treatment. The expertise for this sub-speciality is not generally currently available in radiotherapy departments and it is recognised that both specific training and inclusion in the early training schemes for all Radiotherapy Physicists is needed.

The National Physical Laboratory (NPL) in Teddington has world respected experts in small beam dosimetry, furthermore they have equipment available that will be used to produce innovative and compelling training materials and content to be used within the VERT computer simulation platform. The collaboration with NPL facilitated by this project will enable the development of a training module to be offered across the world by this UK based company.

Working with the appropriate framework of the international guidance document, the clinical workflow to safely and accurately calibrate these intensive treatments will be implemented in the VERT computer simulation platform. The expert input of the NPL will ensure this training tool mirrors the needs and the risks/ issues that the trainee should consider. Associated data will be collected using the equipment available at NPL in order to ensure the VERT simulation of the calibration measurements are realistic and give the user a relevant virtual experience. The data will also be used to create training materials and content that will be provided with the training system to broaden accessibility of the training to all VERT users internationally.